Replication coupled DNA repair in trypanosomes - a model system for studying HelQ helicase.

The project will involve a range of core experimental skills in genetics, biochemistry and structural biology. These will be augmented by training in bioinformatics.
Training will be provided in biochemical techniques for the purification of epitope-tagged Hel308 protein from Haloferax volcanii, and in vitro analysis of its DNA binding and processing activities. The latter will use an array of synthetic DNA substrates; their interactions of Hel308 with DNA and with partner proteins will be monitored by cutting-edge biophysical techniques such as microscale thermophoresis.
There is a great need for scientists who are able to work effectively at the interface between genetics, biochemistry and structural biology. The combination of wet and dry lab training provided will help address this need for inter-disciplinary science.